Turbulence Control IP Strategy

Ocean Array Systems (OAS) has developed an algorithm for the purpose of controlling and managing tidal stream farms (as well as offshore wind turbines and wave energy converters).The algorithm has a number of novel features not previously considered - in particular, attention is paid to issues surrounding unsteady flow and operational/logistical/ constraints.OAS' intention in this proposal is to obtain help to secure a well thought out intellectual property strategy.